The Mediation of (Trans)Gender and Sex-Based Politics: A Digital Ethnographic Exploration

The research comprises a digital ethnographic exploration of how social media activities
shape debates around transgender rights in the UK. It will consider how social media
infrastructures create barriers to inclusive and measured discussion, as well as divisions
between and - in a move particularly neglected in existing research - within marginalised
communities online. This research will focus on the UK context; where gender-critical
politics were emboldened in 2020 when JK Rowling's comments on X catapulted this
debate into the mainstream.